Can Salivary Components Predict Subject Responsiveness to Taste?

The aim of the project is to determine if endogenous components in saliva affect taste. Taste varies widely
between subjects for unknown reasons. The receptors have been largely characterised and some genetic
variation exists but this project aims to determine if the metabolome influences taste. Bacteria in the mouth
are able to utilise glycoproteins in saliva to produce small molecules (eg butyrate) whilst the body also
contributes other metabolites (such as lactate). NMR is an approach that covers a wide range of small
molecules and will be used as a first approach.